'AI-assisted power system optimization for green methanol/hydrogen Service Operation Vessels

**North Star is looking to improve its knowledge of different technologies associated with decarbonising our operations, particularly related to new Service Operations Vessels. Our decarbonisation strategy centres around replacement of older vessel tonnage, with new low / no carbon vessels, however there are currently a number of technical, operational, infrastructure and commercial challenges associated with the routes which can be taken to achieve this goal.**

**North Star believes that the increasing Technology Readiness of new fuel technologies, will potentially allow the addition of zero carbon ships to our fleet from 2028 (ships ordered 2025). To achieve that important strategic goal, we need to accurately assess the different power train options, to enable us to de-risk the through life performance risk for modern technologies, as well as to convince clients on the reliability, operational performance, and commercial viability of new fuels. This assessment needs to consider the end-to-end impact of the new fuel, including availability of the fuel itself and bunkering / charging considerations.**

**This project is a feasibility study which will include an assessment of:**

**• Opportunities to optimise the usage of methanol and hydrogen fuel, using AI supported SMART digital power management system**

**• Assessment of future fuels storage systems, including methanol as hydrogen carrier, liquid hydrogen**

**• Assessment of alternative fuels energy converters, including PEM fuel cells, Li-FE and other battery systems, Super Converters and H2 powered steam turbines**